Cosmological Implications of the Clockwork Mechanism

The "clockwork mechanism" has recently been proposed as a way to generate light particles with suppressed interactions in fundamental theories with no small parameters. This provides a powerful toolbox for model building, offering, for example, a potential solution to the hierarchy problem. More recently, significant attention has been drawn to generalising the clockwork mechanism in gravatational theories, leading to the development of "clockwork gravity" models and the uncovering of their 5-dimensional origin. This project will explore the potential usefulness of clockwork gravity for building cosmological models of the early and late Universe.